The structure and chemical composition of disc-instability planets

Over the last decades, many exoplanets have been discovered indirectly but now we are at an exciting era, with telescopes powerful enough to enable direct observations of some of them. The observed exoplanetary systems seem to be different from our Solar System, challenging our understanding about its formation mechanism. Many of the observed exoplanets are gas giant planes, like Jupiter and Saturn. Gas giant planets may form either by core-accretion, the growth of dust particles to progressively larger aggregates until a solid core forms that can attain an atmosphere of gas), or via disc instability, the gravitational fragmentation (breaking up) of protostellar discs. To distinguish between different formation mechanisms and determine the dominant one is critical for understanding the properties of observed exoplanets and the initial conditions for the development of life. The goal of this project is to determine the structure and chemical composition of disc-instability planets, by developing a chemical evolution model for hydrodynamic simulations. This is timely as we will provide predictions for current and near-future planet characterization missions (e.g. JWST, CHEOPS, Twinkle, PLATO, ARIEL).